MYCOCORE - Development of a Unique, Sustainable, Structural Insulation Core for Lintels

Opovate Ltd is developing **MYCOCORE**, a new sustainable material designed to transform the way construction lintels are made. Lintels are used in millions of homes and buildings across the UK, yet current products rely on carbon-intensive materials such as concrete and petrochemical foams. These contribute significantly to embodied carbon in construction and are difficult to recycle at end-of-life.

MYCOCORE offers a lightweight, high-performance alternative made from **mycelium (the root system of fungi) combined with natural fibres and UK agricultural by-products**. The result is a structural insulation core that provides both strength and thermal efficiency, while being **fully biodegradable** at the end of its life. Early feasibility work with leading lintel manufacturer Catnic has already shown that the material can achieve double the strength of initial prototypes and pass compressive strength tests.

This new project will improve tensile strength by a further 20%, scale up production processes, and deliver a full environmental impact analysis to support industry adoption. By replacing conventional materials, MYCOCORE has the potential to cut embodied carbon in lintels by over 50% and help the UK construction sector move towards **Net Zero** while creating new, resource-efficient manufacturing opportunities.